Developing Effective Design Strategies to Support Designs, Products and Practices That Have a Strong Origin in Local or National Cultures

The revitalising of cultural products and processes is a process by which we can re-examine traditional products, patterns and processes related to particular cultures and both contemporise them and/or use them in different forms for the modern age. A very good example of this is how Scottish tartan was revitalised in the 19th century by the allocation of clan names to particular colour and pattern sequences. Tartan continues to make re-appearances in the fashion market through designers such as Vivien Westwood and Dolce & Gabbana. Another example of cultural revitalisation is how, in the 1950s, the basic twelve bar form of blues music was transformed into rock and roll and thence into rock music. This traditional form of music is continuously revisited and revitalised.

The researchers have been involved in a number of revitalising projects such as: at Leeds Cassidy has worked on a PhD project which examined traditional Korean Bojagi fabrics, used as wrapping materials, and experimented successfully with these to form fashion fabrics; at Lancaster Walker and Evans are working on two PhD projects exploring the role of design in the revitalisation of traditional crafts in Northern Thailand and Turkey.

The authors of this proposal wish to undertake a major study to examine both existing and new case studies and to provide a model to enable future designers to use traditional cultural products, patterns and processes as new, contemporary products, patterns and processes. Apart from journal papers the outcomes will include a book consisting of case studies and an explanation and discussion of the proposed model.

Potential impact
The beneficiaries of this research will be researchers, practitioners, and educators within the design community and producers, suppliers and consumers of culturally relevant designs, products and practices. The following strategies will be used to achieve impacts of the research beyond academia:

- Early engagement of project aims with appropriate stakeholders such as The Crafts Council, Royal Society of Arts (RSA), etc.
- Consultation with design practitioners though networks such as the Design Council, the Design Business Association (DBA), etc
- Dissemination of in progress and final research outputs through a curated public exhibition at the Peter Scott Gallery, Lancaster, UK
- Publication of a book summarising the research undertaken within the project.

The impact upon the beneficiaries of the research is thus: design practitioners will be provided with a framework which will allow them to effectively explore culturally relevant designs, products and practices, and how in turn these might be revitalized using contemporary technologies, processes and communication strategies; consumers will be provided with fresh and exciting designs, products and awareness of processes of cultural relevance; commerce and industry will benefit from the development of commercially sustainable modes of engagement with culturally relevant designs, products and practice.